Early adulthood education/employment transitions and the development of inequalities in diet quality and cardiovascular health

Cardiovascular disease is responsible for 26% of all deaths in the UK and estimated to cost the UK economy £19 billion each year. Poor diet is one of the key contributors to cardiovascular disease. In order to help people develop healthy diets and prevent cardiovascular disease we need to know more about how patterns of diet develop over time, how they are influenced by lifestyle changes, and how these influences differ between different population groups. Early adulthood (ages 16-24) is a time when many lifestyle changes are seen, as individuals move from school and family environments, to higher education and/or employment and begin to live independently. This is an important time to support individuals to develop healthy habits which will then persist into adulthood.

In this research I will address the question of how the changes that take place in early adulthood contribute to the differences seen in diet and cardiovascular health between different groups of the population in adulthood. In my research I will study:
1. How are patterns of changes in education and employment participation over early adulthood related to adult diet and cardiovascular health?
2. How are the education/employment transitions of early adulthood associated with changes in diet and eating behaviours?
3. What are factors that influence changes in diet and eating behaviours across early adulthood education/employment transitions?

I will make use of the best existing datasets available to study these questions in the UK (The 1970 British Cohort Study and the Avon Longitudinal Study of Parents and Children) and internationally (Western Australian Pregnancy Cohort (Raine) Study and the ProjectEAT cohort (US)), and will also collect my own data to examine changes in diet as individuals leave school in the UK.

The study builds on my previous work in this area, including literature review, analysis of changes in diet across life transitions in a Norwegian dataset, and cross-sectional analysis of diet quality and cardiovascular health in the UK National Diet and Nutrition Survey. The research will be carried out at the Centre for Diet and Activity Research (CEDAR), within the MRC Epidemiology Unit in Cambridge, which conducts research specifically focusing on the factors that influence dietary and physical activity related behaviours. I will collaborate with experts working in my host institute as well as external collaborators with expertise in cardiovascular health, nutrition, eating behaviours and specialist knowledge of data collection and analysis methods.

This research will lead to a better understanding of the factors that are linked to changes in diet and eating behaviours during early adulthood, and how these changes differ between different groups of the population. The findings from this research will help academics and policymakers to understand the most effective way to help people to improve their diet over this age range and reduce cardiovascular disease.

Technical abstract
Poor quality diet is one of the key contributors to cardiovascular disease, responsible for 26% of all deaths in the UK. Early adulthood is the age when obesity prevalence increases the fastest and is an important period for development of cardiovascular risk factors.
This research project aims to understand how the transitionary period of early adulthood (age 16-24) contributes to development of inequalities in diet quality and cardiovascular health. My research will address the following research questions:
1. How do the socioeconomic trajectories of early adulthood contribute to adult diet and cardiovascular health?
2. How are the education/employment transitions of early adulthood associated with changes in diet quality and eating behaviours?
3. What are the modifiable determinants of changes in diet quality and eating behaviours across early adulthood education/employment transitions?
These questions will be addressed through analysis of associations between education/employment transitions of early adulthood, changes in diet and eating behaviours and adult cardiovascular health. I will use the most appropriate existing UK and international cohorts, and collect and analyse new data on diet and its determinants within this age-range in the UK.
Data will be analysed using longitudinal modelling techniques (e.g. latent class analysis, latent growth mixture models, causal mediation models and longitudinal structural equation analysis). New data collection will make use of mobile app-based data collection and sensing methods, appropriate for use in a young adult population. Findings from this research will enhance our understanding of the development of diet, eating behaviours and cardiovascular health in early adulthood, and will contribute to the development of more effective interventions and policies to influence development of healthy behaviours.

Potential impact
This research is aimed at increasing understanding of the development of diet and cardiovascular risk factors and the changing determinants of these risk factors across early adulthood. This is crucial to inform future development of interventions and policy approaches to improve population health. It will be aimed at specific audiences:

1. Health practitioners or academics developing interventions to address diet, obesity and other CVD risk factors:
Understanding of differences in diet and cardiovascular health between different population groups following different education/employment trajectories and evidence on how diet changes across specific transitions will guide better targeting of interventions to specific populations or settings. For example, if decreases in diet quality are found in those moving from education into manual employment at age 18, this might suggest development of interventions aiming to support this group in particular. Better understanding of the determinants of changes in diet and eating behaviours across the transition from school to higher education or employment will provide intervention developers with evidence on structural changes that can be made (and tested), either at a population level or within institutions, to promote healthier diet and better health outcomes.

2. Policymakers developing diet and obesity policy, and policy advocacy groups
Similarly to impacts on intervention development, observational evidence generated through this research will allow a better understanding of which population groups and which settings should be targeted with policies aiming to promote healthy diet and reduce obesity, together with a better understanding of how such policies might achieve their aims. For example, a transition from education into work may be associated with negative changes in diet in particular population groups. If our analysis shows that this change is related to the food available in working environments, this would suggest that policies for promoting healthy working environments may be needed. Such an integrated approach should yield real benefits for policymakers building understanding of how to tackle the combinations of factors that lead to obesity development.

3. The public, patients and society:
Obesity and cardiovascular disease exert a huge toll on the lives of those suffering, their friends and relatives, and on public finances. There is widespread recognition that obesity is a global crisis. The developments in understanding of development of diet, eating behaviours and cardiovascular disease achieved through this research will contribute to new approaches to tackle this growing issue. In addition, through a programme of ongoing public engagement through local community events we will seek to inform members of the public about our research, aiding public understanding of science and engaging young people in current research.

4. PDRA and students involved in this research:
This project will facilitate training of the PDRA employed on this award as well as undergraduate and graduate students who regularly undertake research placements within the MRC Epidemiology Unit. Contribution to this research effort will allow others to gain substantive knowledge of the subjects under investigation and the research methods used, but also gain skills transferable to other research work: data acquisition, analysis and interpretation, and research communication skills. Students will benefit from my previous experience of research supervision.